Using Blinx PACO to improve cancer screen backlog in Liverpool

The project will work across multiple health settings to provide an innovative digital platform that is targeted to give Primary Care healthcare providers more time to care for patients.

Working collaboratively with Primary Care practices, Capacity and Blinx Solutions will drive the use of the digital platform to run targeted health campaigns to support the Post Co-vid catch up for screening and potential Long Term health Conditions.

Using analytics and digital communications to identify, engage, schedule and consult with patients that is targeted to improve the patient experience and drive efficiency improvements in Primary care.